Automated visual effects technology for dubbing

DeepReel is a Deep Tech company working to democratise access to visual effects technology using the power of Artificial Intelligence. This project aims to develop sophisticated VFX technology for localising film and TV productions. This project helps media localisation companies meet the demand of their clients & audience across the world by creating more realistic localised content faster and in high volumes.